Developing Apps for large scale assessment of psychologcal functioning for unr in genetic studies

Exploring fear learning and threat interpretation biases alongside genetic factors as predictors of response treatment within the Improving Access to Psychological Therapy (IAPT) service.